Statistical post-processing of ensemble forecasts of compound weather risk

Weather forecasts are usually generated by ensembles of numerical weather prediction models, each with different initial conditions and possibly perturbed models, to quantify the uncertainty present in atmospheric phenomena. While nowadays errors are small in large-scale synoptic variables such as geopotential height, there are still significant biases and errors in dispersion in smaller-scale local weather elements, thus necessitating the application of statistical post-processing techniques to alleviate these issues and produce accurate and well-calibrated probabilistic forecasts.
The project will develop novel multivariate statistical techniques for recalibrating forecast ensembles that capture spatial, temporal and cross-variable dependence. These will improve probabilistic prediction of compound weather risk. A particular emphasis will lie on high-impact extreme weather events. The research will be conducted in close collaboration with the Met Office as CASE partner. We will use historical data from the Met Office's ensemble prediction system MOGREPS together with the corresponding verifications. Meteorological variables of interest are temperature, surface pressure, wind speed and precipitation. The main objectives of the project are: (i) to develop and explore novel methods for multivariate statistical post-processing of forecast ensembles with a particular view to extreme weather events; (ii) to improve probabilistic prediction of UK compound weather risk due to temperature, wind speed and precipitation; (iii) to help implement better techniques in the Met Office's operational post-processing suite in order to improve prediction of UK compound weather risk.